Industrialisation of a transformative soft-stretchy sensor tool for family-led paediatric bimanual therapy

A project to develop a highly-sensitive sensor to be deployed in a handheld device for paediatric upper limb therapy. Using novel soft silicon technology, the device will gather data on hand mobility, pinch strength, grip and dexterity in real time, and provide personalised recommendations to improve the quality of clinical therapy.